Cyber Security Application

Silicon Safe Ltd has invented a solution to the problem of server password file theft, i.e. hacking into a computer and stealing the password file. It is developing a hardware appliance that replaces vulnerable password file stores with a secure hardware solution. It is easily for a website designer to integrate the solution into an existing or new website.Server side password file theft is one of the most common forms of cyber-attack in the commercial world. Typically, a web site is hacked over the internet (or via a Worm or Trojan horse program installed inside the network) and the password file is stolen. Passwords are then deciphered and often used for a variety of criminal activities.